Environmental modulation of the structure P. gingivalis surface macromolecules and effects on virulence.

Background Periodontitis is a chronic inflammatory disease of the structures that support the teeth. Disease progression leads to premature tooth loss and significant oral disfigurement and loss of ability to chew. Moderately severe disease affects 43% of the population. The disease is initiated by bacteria that form a complex colony (biofilm) on the tooth/gum interface and induce inflammation in a susceptible individual. Certain specific bacteria are associated with periodontitis, one common bacteria being called Porphyromonas gingivalis. This has the ability to change its outer structure depending on local conditions. It seems that in conditions of inflammation, increased temperature and higher concentration of blood products, the changes may offer the bacteria an increased ability to cause periodontitis.
Nature of Proposed Research The aim of this study is to recreate this tooth/gum interface in an experimental model in which we can then further investigate the changes to the bacteria with different environmental conditions. It is then proposed to transfer these experimental conditions into an animal model to further investigate these interactions.
Outcomes and Benefits Understanding these complex interactions between bacteria and individual will enable us to develop techniques for diagnosing and treating this common and debilitating disease.

Technical abstract
Background A number of Gram negative anaerobic bacteria are strongly associated with progressive periodontitis, including Porphyromonas gingivalis. P gingivalis produces a range of specific virulence factors including lipopolysaccharide (LPS). Recent laboratory studies suggest that the structure of the lipid A part of this molecule shows marked heterogeneity dependent on its local environmental conditions, specifically increased temperature or levels of the blood component Hemin. However to date this has only been shown in planktonic cultures in vitro and the pathological significance of this is not certain.
Aims The aim of the proposed study is to test the hypothesis that local environmental conditions will modulate the structure and biological activity of the Lipid A moiety of P gingivalis LPS in a biofilm model of bacterial growth.
Objectives
To establish a biofilm model for P gingivalis monoculture and co-culture;
To investigate the effects of environmental challenges on Lipid A structure of P gingivalis LPS in biofilm culture;
To investigate the effects of Lipid A structural changes on biological activity in monocytes in vitro;
To establish a germ free mouse model to assess structural stability and biological activity of variable Lipid A moieties;
To carry out preliminary studies to determine the structure of Lipid A moieties present in plaque samples from patients with periodontitis.
To develop experimental and biological models to test the hypothesis that the structure of the lipid A component of the is heterogeneous and dependent on environmental conditions and to further explore what these environmental challenges are.
Materials and Methods The experimental plaque biofilm will use a Constant Depth Film Filter to establish the biofilm. This can then be challenged with variations in temperature, hemin levels and effects of co-culture with other micro-organisms. The variation in structure to lipid A is measured using MALDI-TOF mass spectrometry reflecting any changes to structure. This biofilm will then be inoculated into a germ-free mouse model to assess this hypothesis in a biological model system using a similar assessment of heterogeneity. Any structural changes to lipid A will then be assessed for differences in functional activity using assays of inflammatory cytokine profile induced and effects on Toll-Like Receptor activity.
Scientific Opportunities This study will offer further exploration of the complex interactions between the pathogenic micro-organisms and the host immune response which is central to development of periodontitis in a susceptible individual. This may offer use opportunities to develop more accurate diagnostic techniques and more effective treatment modalities.